Theory and Light-Matter Interactions: Quantum technologies particularly directed to medical diagnostics (Pioneer area)

Theory and Light-Matter Interactions: Quantum technologies particularly directed to medical diagnostics (Pioneer area)